Heterogeneous Data Management

Unification and Formalisation of Big Heterogeneous Data
Integration Approaches
One of the major challenges facing the heterogeneity of
Big Data management is the fusion and integration of data
from multiple sources into a unified context such as a data
lake. This is the problem of multi-source heterogeneous data
fusion, and much of the difficulty in combining heterogeneous
data arises from capturing all of the relevant information
about the data, detailed in [26]. To properly utilise the
heterogeneity for further processing and optimisations, such
as query-rewriting suggested by [18], it is crucial to realise
the syntactic, schematic, and semantic differences between
data. Thus we ask how we can formalise these differences to
develop and apply a model to data lakes that generalises and
unifies syntactic, schematic, and semantic approaches to data
integration.

Big Data